Quantum Cooling using Mode Controlled Blue Lasers (CoolBlue)

CoolBlue is a highly innovative project with a goal to develop next generation GaN laser technology for implementation in
quantum sensors based on atomic cooling. Conventional laser sources for these applications are complex and innefficient
whereas a direct blue laser diode source could offer many advantages such as increased power, lower complexity, and
smaller size, potentially transforming quantum sensors such as frequency standards from laboratory instruments into
miniaturised, robust systems. The project will consist of two cycles of laser design, fabrication and test, in which we will
optimise key laser parameters including linewidth and power. The project will be led by CSTG Ltd in partnership with the
University of Glasgow and Aston University.
University of Glasgow offers advanced characterisation, device modelling and advanced lithography at the JWNC. GU is a
partner in the Birmingham QT hub which creates excellent opportunities collaboration and an ideal platform for additional
funding applications subsequent to this project. Additionally, Professor Paul is currently serving a QT fellowship which
means that he is in an ideal position to understand both the technical requirements and the commercial drivers for this new
technology. It will also allow direct access to the academics on the Birmingham QT hub and, where appropriate, the supply
of the devices generated on the project for use in the systems being considered.

Potential impact
The knowledge and expertise generated during this project will allow CSTG to develop new products, increasing their
addressable market. In particular, it will allow products to serve the emerging GaN laser markets where single wavelength
devices are required. The successful introduction of these products will require increased manpower resulting in the
creation of jobs. The additional revenues could allow CSTG to invest further in R+D projects beyond the timescale of this
proposed project.
The companies involved in the supply chain will also have increased activity, safeguarding jobs or leading to job creation.
The advanced devices will result in systems with reduced size and power consumption compared to the competition
leading to a cost or performance advantage. Enhanced understanding and improved efficiency of GaN devices systems
could have influence in markets outside of quantum systems, such as displays or solid state lighting where the markets are
established and high volume. Reducing the power consumption of electronic and electrical systems in general is positive
for society.
Commercialisation of academic research at the University of Glasgow and the associated high impact publications will have
a positive impact on the research impact status allowing it to attract enhanced funding.